PATT Linked Grant for Durham 2008-10

The Durham University Physics Department has three very active groups of observational astronomers working in the building of astronomical instruments, extragalactic astronomy and Gamma-ray astronomy. Each of these three areas involves frequent trips of observatories in remote areas (Hawaii, Chile, Australia, Nambia). In order to fund these trips PPARC provide funds to cover all the observing trips made by one university group rather than fund each trip individually. We are applying for continued funding for our grant to do this with empahsis on our links with the twin 6.5m Magellan telescopes in Chile and the HESS Gamma-ray telescope array in Namibia with which we have a close involvement.